Cell cycle control of DNA double strand break repair and the role of Cdk

Our genetic material is subject to damage: double-stranded DNA can become broken in both strands, fracturing chromosomes. Such double-stand breaks (DSBs) must be repaired as accurately as possible; failed or incorrectly controlled repair will lead to scrambling of the genetic material and contribute to the development of genetic disease, including cancer, and to the ageing process. Understanding the repair processes is also important because many biotechnological and therapeutic techniques involve delivering DNA to cells, and the fate of this DNA is determined by the cells' DSB repair machinery. It is proposed here to investigate how the two main cellular mechanisms for repairing DSBs are controlled as cells grow, duplicate and divide. The choice between the two main repair mechanisms (called NHEJ and HRR) is determined by the position of the 'cell cycle': before cells have replicated their genetic material NHEJ predominates, but during and after replication the two pathways coexists, although there is debate over the relative amounts. Regulator proteins that control the timing of DNA replication and division (called cyclin dependent kinases; Cdks) also regulate the choice between HRR and NHEJ. Cdk activity can promote or inhibit HRR at the expense of NHEJ, but is not clear exactly how, when in the cell cycle or which particular type of Cdk does what. We will develop new and improved methods to measure HRR and NHEJ at different stages of the cell cycle, and determine how two particular Cdks, Cdk1 and Cdk2 are involved.

Technical abstract
DNA double strand breaks (DSBs) occur endogenously or as a result of external agents and repairing them is essential for life. Genetic damage, including unrepaired or incorrectly repaired DSBs, also promotes oncogenesis and underlies biological ageing. Understanding DSB repair pathways is also important because it affects the outcome of therapeutic of biotechnological methods involving delivery of DNA into cells. The two basic DSB repair mechanisms, homologous recombinational repair (HHR) and nonhomologous end-joining (NHEJ) are used differently at different stages of the cell cycle. How and why such variations are controlled is not properly understood. Cyclin dependent kinase (Cdk) activities are now known to influence the choice between HRR and NHEJ and several target proteins involved have been identified. Cdk activity can both promote and impair DSB reapir and it is unclear which Cdks are responsible for these different effects and how they are coordinated effectively. Despite some consensus, different studies do not always agree on how HRR and NHEJ vary during the cell cycle, and technical issues, such as the use of drugs to synchronise the cell cycle, or indirect measurements DSBR, may be partly responsible. It is proposed here to examine individually how Cdk1 and Cdk2 affect DSBR pathways at different stages of the cell cycle. We will use a novel human cell line in which Cdk1 (essential) can be instantaneously and specifically inactivated and Cdk2 (non-essential) optionally depleted by stable RNA interference. We will develop new methods to make DSBs in G1 or in S/G2/M without the use of cell synchronisation, and use novel assays to measure NHEJ and HRR, distinguishing between different forms of these pathways that may be differently regulated. Together these approaches will provide a clearer picture of DSBR during the cell cycle and the role of Cdks.